Picornavirus cell entry: Genome release and membrane penetration

The early stages in the life-cycle of a virus involves 1) attachment of the virus to a specific ?receptor? molecule on the surface of the cell and 2) transfer of the viral genetic material (nucleic acid ie. DNA or RNA) from within the virus, across the outer barrier of the cell membrane and into the cell. The viral DNA then directs the cell to make new virus.

Clearly the process of delivering genetic material into the cell is a critical requirement for infection to occur. However for a certain class of viruses (the non-enveloped viruses) our knowledge of how the virus interacts with the cell membrane and how the nucleic acid is transferred into the cell is limited. It is important to understand these processes more fully as they present potential targets for therapeutic drugs. Designing such drugs requires intimate knowledge of the molecular interactions with the membrane that allow the nucleic acid entry into the cell.
We have chosen to study the mechanism of cell entry of two closely related non-enveloped viruses: poliovirus and human rhinovirus (common cold virus) for the following reasons: 1) they are significant human pathogens, 2) they have been extensively studied for decades so that many of their other features (such as receptor binding) are well defined, 3) they are small, simple viruses that make good models for studying the cell entry of non-enveloped viruses in general.

In recent years we have developed techniques in collaboration wih Professor Hogle (Harvard Medical School) for using spherical artificial membrane vesicles (liposomes) as model systems for studying the interactions between virus and membrane. We have recently shown that such systems can accurately mimic the early events seen in viral infection of the cell. This project seeks to extend the use of these models to broaden our knowledge of the molecular mechanisms involved in the essential first steps in virus infection. Our aim is to determine the mechanisms of RNA release from the virus and the transfer of RNA across the membrane.

Technical abstract
The mechanisms by which non-enveloped viruses deliver their genomes into the cell remain poorly understood. In this study we will investigate the cell entry of poliovirus and human rhinovirus, two closely related members of the picornavirus family. These viruses are significant both as important pathogens and as ideal model viruses for determining the molecular mechanisms of cell-entry of non-enveloped viruses. We will address three distinct but related elements of the infection process: a) how does the viral RNA exit the particle? b) how does the virus breach the cell membrane barrier to facilitate access of the RNA to the cytoplasm? and c) how are these events coordinated? We have developed a range of techniques within the past few years that will enable us to address these important questions in ways that have not been available until now. The emergence of the viral RNA will be studied using UV induced cross linking of 4-thio-uridine labelled virus to ?freeze? the exiting RNA. The ability of virus or sub-viral components to induce membrane permeability will be addressed using artificial liposomes and the coordination of these events will be studied using a combination of both synthetic liposome and living cell systems. Both biochemical and structural biology methods will be used in these analyses. We believe that the stage is set to gain a much deeper understanding of the molecular details of the picornavirus infection process.